Re-imagining Collection Care Research at Tate

Our application to the AHRC Capability for Collections Fund is focused on the urgent replacement/upgrading of ageing digital and portable equipment to help ensure continued research within the Collection Care division. The equipment is located across our Conservation Science, Conservation and Photography studios at Tate Britain. These tools are vital for business continuity in support of physical and digital access to collections, digital engagement, research development and leadership and the effective technical examination, documentation, conservation, and preservation of Tate's collection. This work directly contributes to new knowledge and engagement through deep exploration of both the digital and physical collection. As a GLAM sector institution, Tate faces a sustained lack of resource for capital investment; maintenance of our estate for public access is a constant priority, impacting on other demands. As a result, much of the equipment underpinning Tate's technical research output and capacity has reached or is approaching end-of life and is now redundant or functioning below par. This award would increase our capacity and capability to develop new research questions arising from Tate's unique collections, to sustain existing and form new research collaborations, and to continue to be ambitious and impactful in our practice and policy, nationally and internationally.

Collection Care research has been a major contributor to Tate Research, championing and nurturing our vibrant research culture and securing our success as an Independent Research Organisation. The division has a long history of conducting important research in contemporary art materials and conservation, art transport, historic British paintings, digital art and preventive conservation. Much of this output has been made possible through the equipment available on-site, alongside fruitful collaborations, projects and exchange with local, national and international partners. Most recently Collection Care Research has secured awards from the Andrew W. Mellon Foundation for the Reshaping the Collectible project (2018-2021), from the European Framework Programme to participate in ground-breaking scientific, practice-based projects such as Nanorestart (2015-2018), and from the AHRC for projects such as Cleaning Modern Oil Paints (2015-2018) and (to date) six AHRC Collaborative Doctoral Partnership (CDP) awards. We share our work with broad audiences, through many publications per year, regular presentations, practitioner professional development workshops and effective digital engagement. Digital outputs such as Restoring Rothko and Conserving Whaam!, remain among Tate's most popular on-line films and the most-watched by 18-34-year olds, receiving 480,000 and 133,000 viewings respectively.

At the core of Tate and Collection Care's Research Strategy is the imperative that research impacts our practice and contributes valuable outcomes to the wider heritage sector. Collection Care research recognises the value of different forms of knowledge, having developed inherently collaborative and interdisciplinary research methods that draw on the expertise of scientific, technical, arts and humanities disciplines, nationally and internationally. We work closely with practitioners to translate research into innovations in how we care for Tate's collections, sharing these outcomes as broadly as possible. It is essential that our technical equipment is upgraded to enhance our capability for future research and innovation, so that we can play a full part in a UK-wide distributed, impactful and forward-looking heritage research network and the UK Governments World Class Labs initiative. This award would be a significant step towards our long-term goal of developing a state-of-the-art Collections Centre to support knowledge exchange and act as a nexus for inter-disciplinary and creative research, contributing fully to the UK economy and the wellbeing of all.